MHz-frequency induction heating method for humane stunning in slaughterhouses

There's an urgent need for more humane stunning methods for poultry and pigs in slaughterhouses. Stunning is commonly used to render the animal unconscious prior to exsanguination. However, these methods have high capital and running costs and/or significant welfare issues.

This project will build novel RF induction heating prototypes to examine the feasibility of using RF induction heating techniques as a stunning method for poultry. Prior work suggests that this may be possible; now we want to build a RF induction heating commercial prototype unit, install it at a licenced premises, and undertake further proof-of-concept tests with live birds. The project will also explore the use of this technique on cadaver pigs.